De Montfort University Higher Education Corporation and Stephen Walters & Sons Limited AKT3

Analysing the difference in material performance between viscose linen and Tencel (lyocell) linen yarn blends for use within the luxury woven textile market as a more environmentally sustainable product replacement.